Prefabricated heritage brick facades for low-carbon, resource-efficient construction

This project will deliver measurable gains in resource efficiency and construction productivity while cutting carbon. Our rapid-fit prefabricated heritage brick facades address the urgent challenge of upgrading the UK's ageing housing stock to meet Net Zero targets.

Conventional retrofit relies on high embodied carbon and labour-intensive cementitious render. Over 80 percent of the UK housing stock is brick, so these products can erase cultural heritage and face planning constraints. Alternatives rely on brick slip or brick effect systems that are prohibitively expensive, time-consuming or of poor quality. This leaves a large share of the housing stock unaddressable by current methods. Fuel poverty persists for around 13 percent of households, often living in hard-to-treat solid wall houses.

VundaHaus delivers a prefabricated brick facade system made from low-carbon, resource-efficient materials designed for circularity. Panels arrive as a kit, are fitted dry without wet trades and use concealed joints so the finished home reads as local brickwork. The system targets about 80 percent lower embodied carbon than common finishes, up to four times faster installation and around 20 percent lower installed cost. Manufacturing, installation and monitoring take place in the UK, so the savings are territorial.

The expected impacts include accelerating UK retrofit productivity, creating manufacturing jobs and enabling scalable low-carbon construction. By reducing fuel poverty and improving the quality of homes, the project also delivers significant health and social benefits.